Spectroscopic measurements of volcanic gases in volcanic environments

The proposed research focuses on the construction, testing and implementation of a brand
new, low-cost, volcano monitoring instrument.